Investigating the pathophysiology of blast TBI

The Neurotrauma & Neuroprotection Laboratory uses a variety of in vivo and in vitro techniques to understand the pathophysiology of traumatic brain injury and to evaluate the efficacy of novel treatments for TBI such as noble gases. Recent work has shown that the noble gas xenon reduces secondary injury development and improves outcome and survival following blunt TBI in rodents.

Neurotrauma resulting from explosive blast is a healthcare issue in both military and civilian populations. Blast TBI is a 'signature injury' of recent conflicts and recognized as having a unique pathophysiology. The detailed mechanisms by which the blast loading of the brain leads to the neuropathology are not fully understood. Nevertheless, there is increasing evidence that exposure to even a single blast TBI may lead to persistent debilitating symptoms, and increases the risk of developing chronic traumatic encephalopathy (CTE).

The aim of this project is to investigate the pathophysiology of blast TBI, and the resulting functional impairments, with a focus on hearing loss and auditory dysfunction. The work also aims to evaluate novel treatments for TBI that may limit or prevent the development of the TBI induced pathophysiology & impairments. The project will involve in vivo assays of traumatic brain injury, functional behavioural testing, and immunohistochemistry, combined with in vivo and in vitro electrophysiology.